University of the West of Scotland and Track Civil Engineering Solutions Limited KTP 25_26 R3

To develop an autonomous AI-enabled drone surveying service, for application within the rail sector and other critical infrastructure environments.